Improving Angular-Ordered Parton Showers

As the LHC accumulates more data we need more accurate simulations to full exploit the data. Gavin will focus on improving the accuracy of angular-ordered parton showers study the accuracy of the algorithm and improves to both the definition of the evolution variable and the treatment of particle masses.